Marginalised Voices in fin de siecle Theatre Criticism: Power, Gender and Sexuality

By the 1880s theatre criticism acquired significant cultural and economic power. Although men-of-letters' influential cultural criticism included work on theatre, (Leigh Hunt and William Hazlitt, for example), a change took place by the end of the nineteenth century as theatre reviews reflected emerging trends in journalism and criticism more broadly. Late-Victorian interest in the concept of Modernity is echoed in critical discussion of theatre, as is the widespread cultural habit of extending the word 'new' to phenomena such as New Journalism, New Drama and the New Woman. The fin de siècle saw debates around working-class politics, role of women in society and emergent dissident sexualities. However, very little research has yet considered how these cultural transformations are reflected in theatre criticism, beyond scattered discussion of the work of Oscar Wilde or George Bernard Shaw. In this thesis I propose to investigate the networks of social and cultural influence in London in the fin de siécle through theatre criticism. I aim to consider how the printed review worked as a tool to engage with, articulate, construct and silence marginalised voices in British society, touching on such characteristics as class, gender and sexuality. By reshaping our understanding of what is meant by theatre criticism, I aim to reclaim the place in scholarship for marginalised voices of critics such as Mrs Clement Scott (Constance Margaret), Pearl Craigie and Violet Hunt.

I aim to tackle the research problem described above through these principal questions:
1. What cultural authority did theatre criticism develop in the networks of fin de siècle London culture, theatre and 'New Journalism'?
2. How was this power deployed in articulating a relationship between theatre criticism, including work beyond the printed review in periodical publication, and Modernity?
3. What was at stake in the shift from anonymous to signed criticism as regards authorship, identity and authority?
4. How are class, gender and sexual identities articulated through theatre criticism at a time when, in the wider culture, all of these identities are being contested and reinvented?

This project builds on and extends work on cultural politics of the London theatre industry. There is a gap in research about the position of the critic in the last decades of the nineteenth century, especially in the context of a periodical through which cultural power was acquired and deployed. This moment is crucial for emerging conversations about gender and class inequality, public trials for indecency, and the role of women in the public sphere. Historians have investigated the phenomenon of the celebrity actress and female playwrights, as well as female literary and visual art critics, such as Elizabeth Robins Pennell. In Early American Women Critics: Performance, Religion, Race (2006), Gay Gibson-Cima writes about female critics in eighteenth-century America, though an equivalent study of nineteenth-century London has not been conducted. By examining the position of marginalised critics then and in recent discourse about their work, I aim to make a social comment on the continued complex nature of theatre criticism's role in culture.